Unravelling the Role of Attention in Complex Decisions

Real-life decisions often involve choosing among multiple alternatives that have different reinforcement histories. During such "decisions from experience" humans exhibit a series of biases, such as the tendency to underestimate the occurrence of rare events or to overestimate the prevalence of salient events. However, the way these biases emerge from fundamental cognitive processes remains largely unexplored. This project will fill this gap by using behavioural experiments in conjunction with electro-/magnetoencephalography (E/MEG), to characterize the role of attentional processes in orchestrating information integration during multi-alternative decisions from experience.